Smart packaging and products enabling the Circular Economy

Imagine a world where all products were connected, where smart packaging allowed you to make informed decisions on your purchases and how you use the product.

A world where smart refillable containers allow you to ensure you are purchasing a genuine item, review its sustainable credentials through interaction with that product in store, and that, at any point you could tap the smart tech in the container and get ideas on how to enjoy or use that product, socially interact with the brand and access their content channels, deepening the relationship the consumer has with the product, and when empty earn credits for the return or refill of that container. Veribli enables this for all products through our smart technology.

Our innovative technology enables smart packaging or products, providing the central building block for the Circular Economy, with asset tracking, logistics automation functions and stock control for brands and smart interaction by the consumer from their own smart phone.

This interaction by consumers either at the point of purchase or at any point following purchase, allows brands to present their sustainability credentials clearly and transparently without greenwashing. They can also track the performance of their reuse model in real-time and present the data to the consumer, allowing them to make informed purchases, and creating an intimate, direct relationship with their customer, directly incentivising them to participate in the reuse model, through a 'return credits' system based on an innovative, blockchain data ledger where credits have value to the consumer.

**Veribli enables:**

* Verification of items authenticity removing counterfeits from the market
* Enables supply chain tracking through RFID technology
* Enables Stock management through RFID technology
* Allows brands to track their assets
* Enables consumers to interact with smart technology in products and packaging to make informed decisions
* Allows brands to present their sustainable credentials and tailor content to each customer
* Tracks usage of refillable containers and presents transparent performance statistics
* Provides information to consumers on how to best use products
* Provides information to the consumer on how and where to return or refill the product
* Creates incentives for return based on a blockchain-controlled credits system
* Creates a foundation for a circular economy supply chain
* Bespoke, tailored and individual offers to be pushed to consumers
* Creates accessible packaging through alternative audio, video and graphical content delivery